Healthy Buildings Portal: Transforming Environments for Wellness

Healthy Buildings Portal by Ulla Tervo Architects is a ground-breaking project at the intersection of architecture, public health, and sustainability.

Our mission is to revolutionise the building industry by placing human and planetary health and wellbeing at the forefront of design decision-making. Through the development of a cutting-edge web-based portal, we aim to empower wider audiences to make use of the latest architectural design and innovation.

This initiative extends far beyond brick-and-mortar buildings; it's about cultivating healthier, more inclusive communities and environments across diverse building types, from homes to schools, offices, care facilities, etc. Our commitment is to establish an easily-accessible, pioneering industry portal that benefits society as a whole and utilises the latest technologies for an efficient service to enable rapid advances in the quality of our everyday living environments.

We wish to elevate public health outcomes and stimulate economic growth. This is backed by decades of industry experience and in-depth understanding of regulatory frameworks and the latest innovation in architecture.

Join us on this transformative journey to reshape architecture for the betterment of current and future generations, ensuring that architecture is not just a service for those with financial means but truly serves the diverse needs of all.